VR for personalized anxiety management using biometric data and algorithmic design and model manipulation

The collaborative initiative, "VR for personalized anxiety management," marks an innovative partnership between Awen, King's College London, and UCL. Importantly, the project planned PPIE work, in collaboration with Health Innovation North West, ensuring continuous user testing and co-design to maintain a patient-centered approach. This pioneering effort aims to utilize VR technology to tackle the widespread issue of anxiety. The project seeks to combine cutting-edge biometrics and algorithmic design within the XR framework, aiming to enhance therapy tools specifically tailored for anxiety into a prototype that was co-designed with individuals undergoing therapy at an addiction clinic in Scotland.

Motivated by the escalating need for improved mental health support, particularly amidst rising referrals and extended waiting times in NHS mental health services, this project strategically responds to these challenges by harnessing VR technology as a powerful therapeutic aid. Conventional anxiety treatments frequently fall short, with many patients exhibiting resistance to medication and experiencing unfavorable side effects. The proposed solution is envisioned to be employed during therapy sessions, offering personalized anxiety management tailored to individual needs.

Building on the initial success rooted in an addiction clinic in Scotland, Awen's XR solution for anxiety management has already shown promising outcomes. The project aims to amplify this success by integrating advanced biometric measurements, such as head and eye tracking, alongside real-time heart rate variability monitoring. This innovative approach enables the customization of mental health interventions, crafting experiences specifically designed to alleviate stress and anxiety based on individual responses. Simultaneously, the project explores algorithmic parametric model manipulation within the VR environment. By leveraging insights gleaned from biometric data, the research team intends to create an adaptive VR journey. This model, influenced by signal analysis, ensures that the VR experience dynamically evolves to enhance stimuli that yield the most significant reduction in anxiety responses. This pioneering approach signifies a significant leap in mental health therapy, offering a personalized and data-driven strategy for managing anxiety.

The integration of biometrics and algorithmic design within VR technology represents a transformative milestone in digital mental health therapy, emphasizing tailored and data-informed solutions specifically aimed at addressing anxiety. Beyond revolutionizing therapy approaches, this project holds immense potential to reshape mental health care delivery, laying the groundwork for a future where XR technology plays a pivotal role in improving patient outcomes and overall mental well-being. Additionally, the initiative addresses work-related anxiety, a significant societal concern affecting workplace productivity and individual well-being.